CircleRent

CircleRent is an app and web-based property administration platform for tenants, landlords and property managers. It streamlines interactions between stakeholders and provides data in real time about residential real estate holdings.

Whether for a single buy-to-let property or a professionally run portfolio of assets, CircleRent has tools to manage tenant onboarding, rent payments, incident reporting and access to services.

For tenants CircleRent provides instant access to information about their lease and an immediate line of communication with the property manager to quickly resolve issues.

The system is designed to keep a log of all tenant and property management interactions, with reminders sent to both parties for key dates, the ability to raise and resolve incidents, notify parties of missed payments and a plethora of additional metrics.

For property owners, real-time metrics about their property portfolio are displayed and they can monitor customised metrics about the performance of their assets.

CircleRent is the next level in residential property management, bringing together, organising and presenting key performance metrics in real time to enhance the ability of owners, asset managers and property managers to manage returns and maintain expectations.

While the UK is a primary focus at this stage, CircleRent has scalable and localisable architecture needed for the expansion to other markets. CircleRent aims to establish the UK place in global PropTech sphere.